Twinning to develop ELTE's research and innovation capacity in quantum reservoir computing

QUEST's primary goal is to amplify the scientific prowess and innovative capabilities of Eötvös Loránd Tudományegyetem (ELTE) alongside its esteemed Twinning partners: Linköpings universitet, Loughborough University, Aalto University, JustInMind SL, and Intelligentsia Consultants Sarl. They collectively aim to create a quantum reservoir computing (QRC) system leveraging silicon carbide (SiC) defect qubits. Over three years, QUEST plans to roll out a research and innovation strategy centered on five core objectives, each associated with eight interrelated work packages. Objective 1 is geared towards pioneering research to construct a QRC system based on SiC defect qubits. This avant-garde technology could potentially enhance computational speed and diminish power usage by over 100 times compared to traditional machine learning models. Objective 2 emphasizes knowledge-sharing between ELTE's seasoned researchers and the Twinning partners, facilitated via short-term staff exchanges, seminars, and training sessions, all complementing the research from Objective 1. Objective 3 focuses on nurturing the career aspirations of early-stage researchers associated with both ELTE and the Twinning entities. They propose strategies like brief and intermediate exchanges, workshops, summer training sessions, and a collaborative PhD scheme. Objective 4 aims to refine ELTE's administrative and managerial proficiency for European R&D initiatives. Specifically, this entails enhancing the expertise of ELTE’s Education Support Office and Research Support Office in aspects like project management, proposal drafting, intellectual property management, and scientific communication concerning European R&D funding programmes. Objective 5 is dedicated to bolstering the research stature and academic credibility of ELTE and its Twinning counterparts. This will be achieved through extensive communication, outreach, and dissemination efforts